Farm Carbon Toolkit: Farm Carbon Connect - a holistic and inclusive platform to improve accuracy, transparency, user-friendliness, and cost-effectiveness of existing on-farm software.

Agriculture provides 61% of the raw materials for the wider UK agri-food industry which is worth ~£108bn of GVA to the national economy and provides \>3.7 million jobs. The agri-food sector generates ~£18bn of gross export earnings for the UK per year (NFU,2017).

Agriculture accounts for 10% of total GHG emissions in the UK (CCC,2020). Globally, agriculture, forestry and land use accounts for 18% of GHG emissions. Organisations such as the NFU have set a goal for net-zero GHG emissions from agriculture in England and Wales by 2040 to support the UK's ambition of achieving net-zero by 2050 (NFU,2020).

Farm Carbon Toolkit, Agrimetrics, Velcourt and Crop Health and Protection Limited (CHAP) fuse together expert agronomists and data scientists with global-leaders in farm GHG emissions to create Farm Carbon Connect.

This Industrial Research project will exploit new ways to innovate and deliver an advanced carbon calculator for modelling the whole-farm carbon footprint as well as improving access to and interoperability of data between digital tools used by the agri-sector.

The consortium's approach to developing meaningful, accurate and engaging farm carbon data, supports FCT's long-term goal of empowering and inspiring farmers and the wider food system to meet its net-zero goals, while building resilient, equitable businesses.

This project is anticipated to deliver transformative effects for FCT by opening new markets, generating revenues and team growth through partnerships with farmers, agronomists, and businesses by providing innovative solutions that will benefit the UK economy.